Lithium Battery Management and Monitoring System for Civil Aviation

To develop a laboratory prototype system for managing and monitoring lithium-ion batteries in civil aircraft

and other applications. If successful it will have potential for early and world-wide exploitation.

The use of Lithium-ion for auxiliary power allows considerable cost and energy savings owing to the very high

energy and power densities compared to alternatives. The technology is, however, inherently unstable and

several major incidents including two fires led to the grounding of the entire Boeing Dreamliner fleet in 2013.

Subsequent regulatory scrutiny has delayed adoption of the technology for the Airbus A350 and elsewhere.

Central to the project is a patented method of battery management and monitoring which has been shown in

extensive laboratory tests to have the capacity to detect signs of battery failure at a very early stage.

Establishing the feasibility of the technology through prototyping would be a key step forwards for regulators

and the industry. The system has spin-off potential in all market sectors which use larger lithium-ion batteries.